The role of Cdx protein phosphorylation in colorectal carcinoma cells

Technical abstract
Cdx1 and Cdx2 are proteins that regulate the normal growth and differentiation (specialisation) of the intestinal epithelium (the outer layer of cells of the intestine). Both proteins are suppressed in colorectal carcinoma (CRC) and it is believed that this contributes to the progression of malignancy. We have shown that degradation of Cdx2 protein in CRC cells is signalled by its prior phosphorylation (the addition of phosphate). We have also shown that Cdx1 is phosphorylated and we next intend to examine whether this is a signal for degradation or activation of the Cdx1 protein. Our findings will have additional value since Cdx1 and 2 are also important regulators of the developing embryonic axis.